Probing Dark Matter at the Large Hadron Collider with ATLAS data

Astrophysical observations have provided compelling proof for the
existence of a non-baryonic dark component of the universe: Dark Matter (DM). The DM abundance has been precisely measured and corresponds to 27% of the total universe content. A wide range of experimental searches are focused on searching for such DM candidates at the LHC.
This search for beyond the Standard Model physics focus in final states
with missing transverse momentum and at least one b-jet. The analysis will
be devoleped in the context of the ATLAS experiment and the ATLAS
Supersymmetry working group.